Investigation in to the US market for ETB's service to improve mobility

ETB has developed an innovative service solution to help people with mobility issues; a gait monitoring

sensor based tool, GaitSmart. We have shown that outcomes regarding mobility for joint replacement

patients and the elderly at risk of falling are poor and this can be improved using our GaitSmart service.

Ours is the only system in the world that enables gait problems to be accurately identified and quantified

in the clinic so that targeted physio can be given and monitored. We are starting to provide this service for

joint replacement patients and the elderly at risk of falling in the UK and are just commencing the NICE

procedure for the NHS.

The US market has the same demographics as the UK, 7 times the population and a reimbursement

scheme for payment, making it a very attractive market for ETB to improve our competitiveness. In this

project we will explore the possibility of extending our offering in to the US market. This will improve the

treatment for US patients and it will also have a significant impact on the competitiveness of ETB.